Cross-disciplinary research for Discovery Science

Bangor will fund proposals via a proactive, transparent and fair competition to support interdisciplinarity in Discovery Science. Research activities will be in line with the ambition of the Pushing the Frontiers of environmental science call. Funding will 'pump prime collaborations that will enable researchers to be truly adventurous and ambitious in the pursuit of curiosity-driven, high-risk and high-reward projects that address environmental challenges'.